The deadly 1868 eruption of Mauna Loa, Hawai'i: lessons from a crystal cargo.

This project aims to characterise the crystal cargo of the 1868 picritic lava flow of Mauna Loa, Hawai'i, in terms of major and trace elements, and in terms of melt inclusion major and trace elements. The diversity and composition of the
crystals and their inclusions will be compared to long-term records of Mauna Loa geochemistry, and to the geochemistry of cumulate nodules in other Mauna Loa rocks to build a physical and chemical understanding of the magmatic storage
region beneath Mauna Loa how it may evolve with time.